University of Leicester and Red Monkey Play Limited

To develop new products through embedding digital audio technology into children’s play equipment to enhance the learning and well-being of children at different stages of learning.